Robotics and Artificial Intelligence for Sustainable Dairy (RAISD)

This project will develop and validate an advanced robotics and remote monitoring platform to help dairy farms optimise their milk production efficiency and lower the carbon footprint of every litre of milk they produce. It will provide autonomous and objective accreditation of farm practices and animal welfare, exploiting latest developments in artificial intelligence to provide performance metrics for farmers, milk retailers and consumers. It will be sold internationally to support sustainable dairy farming in the UK and worldwide.